Aston University and WheelRight Limited

To use advanced machine-learning techniques to analyse images of tyres, retrieve manufacturer data, identify abnormal tyres and create a data warehouse of tyre information.